Organ-on-a-chip Technologies

Developing a new drug or therapy takes many years and can cost billions of pounds. Early testing also involves extensive testing on animals, which is a particular concern when it is considered that animal findings often don't translate well to humans, as different species often respond differently. It can also be difficult to understand what is happening in an animal and why it is responding to a treatment in a certain way. There is a strong need for new approaches which minimise animal use by using human cells and placing them in artificial test environments which offer tight control of therapy delivery and rapid, accurate analysis of response.
"Organs-on-Chips" offer exactly these advantages. Human cells are integrated within a system which mimics human tissue structures and their mechanical motions, to effectively recreate all the tissue interfaces we see in the body. This enables the behaviours of bacteria, drugs and human cells can all be monitored and investigated. The potential for this technology is outstanding, letting us see biological mechanisms and behaviours we have never been able to see before, and understand more about how diseases or injuries develop. Organ-on-a-chip devices have the capacity to eradicate animal testing, and accelerate drug discovery whilst reducing costs. Further, an individual's cells can be implanted into such a device, which makes it possible to see how that individual's body will respond to a certain treatment such as a specific drug combination, paving the way to a future of personalised medicine.
To date, research in this field has been led by the United States, where there has been major investment and exciting advances. However, there are still many challenges we must overcome if this technology is to reach its full potential. We must develop complex, multi-layered materials if we are to truly mimic tissue structures, and we must create apparatus which can load the artificial tissues in the same way as occurs in the body, for example copying the pressures and blood flow involved in a beating heart. We also need to develop ways of reading the response of the system very rapidly in real time and to ensure all technologies are contained within a single system which is easy for researchers to adopt and use. Advances in this field can rarely be made by individuals, but need engineers, chemists, materials scientist and biologists to all work together and provide their expertise towards developing solutions.
The UK houses outstanding researchers across engineering, chemistry, materials science and biology many of whom are already working on early organ-on-a-chip designs. However, if the UK is to begin leading in organ-on-a-chip development, we must bring this community together, so they can support each other, and provide the cross-discipline expertise that will be crucial for the next generation of organ-on-a-chip designs. Furthermore, it will be crucial to train the next generation of researchers to naturally work across traditional discipline divides to integrate the varied expertise they will need for successful development and implementation of new organ-on-a-chip models.

We propose a network to address these needs, and help the UK led international research in organ-on-a-chip technologies. Our goals are to:
1. Develop a vibrant, multidisciplinary research community, which brings together researchers from across the UK interested in developing and using organ-on-a-chip models. In this way we aim to forge the crucial cross-disciplinary links needed for successful organ-on-a-chip development.
2. Promote organ-on-a-chip research opportunities, to grow the research community and improve our profile across the UK and internationally.
3. Train, support and inspire the next generation of researchers, to become the outstanding researcher leaders of the future, able to lead organ-on-a-chip research on the world stage.

Technical abstract
An organ-on-a-chip is an in vitro model of a human tissue/organ which is as physiologically representative as possible and integrates the varied physiochemical cues experienced in vivo. Modulating physiochemical inputs, it is possible to recreate injury/disease in the organ and investigating response to potential therapies.
Developing in vitro models is an engineering task, in which major technical challenges remain. It is necessary to develop complex fluid flow or mechanical loading apparatus alongside high throughput rapid analytics, and also to create structured, tissue mimicking biomaterials which maintain heterogeneous cell populations. However, success in meeting these engineering challenges is predicated upon detailed biological understanding of the native tissue, its function and physiochemical environment in vivo. As such, organ-on-a-chip development is inherently multi-disciplinary, necessitating input from a wide range of physical and life science specialisms. Further, devices must be easy to use and multi-station for rapid adoption by industry/clinical trial centres, necessitating cross-sectoral input from end users originating from industry, clinic and the life sciences.
The UK houses a wealth of expertise in the technical challenges of in vitro model design. However, it is crucial we mobilise and coordinate research efforts now if we are to reach our potential as world-leaders. We will therefore facilitate cross-discipline/sector research interactions, and support proof-of-concept research to leverage further funding. We will also provide training for the next generation of researchers enabling them to understand the complex interdisciplinary nature of in vitro models technology, and develop the skills they need to become world leaders.
We propose a TTL network to address these goals, raising the profile of UK organ-on-a-chip research, engaging more UK researchers into this nascent field, and highlighting the quality of UK science internationally.

Potential impact
Academic Impact:
Network activities will have the most immediate impact for academics working on developing the technologies needed for in vitro models. A technology developed for one in vitro model application will likely be of benefit across a significant number of other models with some modification. However, it is also likely that many of the developing technologies will be of benefit in other areas of engineering or life science research, for example utilising microfluidic advances to develop advanced fuel cells, or taking newly developed biomaterials and translating to regenerative medicine applications.
Those clinicians or life-scientists who require better in vitro models in order to carry out their discovery science research will see impact in the medium term (5-10 years), as more advanced models become available. These will assist in investigating disease aetiology or exploring tissue response to therapies or other stimuli.
Early career researchers will be particular beneficiaries of the network, with a series of activities specifically designed to support their development into the next generation of research leaders. This not only includes research skills training, but crucially covers the transferable and public engagement skills required to be a successful principal investigator also.

Commercial impact:
The network will support research activity towards developing the next generation of organ-on-a-chip models. There are a growing number of companies specifically focused on the design and build of these devices, for whom the impact of network activities will be immediate. We are directly engaging these companies in the network, to facilitate effective flow of expertise between academia and industry, and expedite translation of network members' technological advances towards building state-of-the-art models.
However, there is also extensive opportunity for commercial impact to arise from the use of new organ-on-a-chip models as these are developed (10-15 years). Appropriately designed in vitro models can help reduce the cost and time involved in taking new drugs or therapies to market, hence major pharmaceutical companies are already starting to explore their potential uses, and in some cases, engage in their design. Network activity will directly support this next tier of commercial engagement, and will grow the body of associated pharmaceutical companies as the network begins.

Clinical / Healthcare Impact:
The availability of new in vitro models offers the potential to revolutionise personalised healthcare and disease management (10-20 years). The models arising from network activity can help establish the aetiology and pathophysiology of different diseases/injuries, and thus help identify targets for new treatments which will prevent or manage these conditions more effectively. Furthermore, with in vitro models also facilitating the testing of newly identified drugs or therapies, network activities offer the potential to significantly increase the efficacy of drug discovery and testing, and expedite the route to clinical trials for new treatments. Personalised medicine becomes a reality when models are developed which can house a patient's own cells, enabling clinicians to establish how individuals respond to certain combinations of drugs or therapies, and optimising treatment for their needs.

Societal impact:
The ability to test drugs without the need for animal models will save countless animal lives. Furthermore, it will enable new potential treatments to be investigated more rapidly and cheaply within the model system, notably reducing the time to reach clinical trials. This reduction in the time/cost of drug development for pharmaceutical companies will lead to reduced therapy costs for patients, and should make a greater number of treatments more readily available.